Demonstrator for scalable 1MW+ Zero Emission battery-hydrogen hybrid propulsion system

The transition to clean transport requires a step change in technology, and adoption by industrial sectors such as commercial marine. Presently, shipping accounts for over 6% of the world's Green House Gas emissions but there are few viable alternatives to heavy diesel engines.

The project aims to accelerate the shift to clean marine shipping by demonstrating a physical model of a clean (zero emissions) propulsion system, that can be used by ship builders, operators and legislators to help drive meaningful progress towards emission free shipping in future. The Maritime sector requires clean propulsion demonstrators to build trust that clean propulsion is possible.

By designing and building a highly ambitious project, the partners aim to prove that it is possible to power ships and working vessels safely and with confidence in a much shorter timeframe than is currently proposed by the 2050 Net Zero ambitions. The project is based around a well understood requirement, acquired during CMDC1 projects with the existing partners, for a number of vessels which are urgently required to service the offshore wind farms under development in the North and Irish seas (Celtic Sea Power, Dogger Bank, array).

A successful conclusion to this project will prove the capabilities of UK zero emission companies, and rapidly accelerate demand for new vessels from what is rapidly becoming a multi-billion-pound sector. It will place the UK at the forefront of the transition to clean technologies and will have immediate and long-lasting positive impacts on the marine and atmospheric (climatic) environments.